Follow on: A New Method for Purifying and Depositing Carbon Nanotubes

EPSRC funded research into Electronic Liquids has led to the development of a novel process for the selective dissolution and deposition of single wall carbon nanotubes. Initial experimental results have shown that this process provides the basis for selection and depositing of thin conducting films of nanotubes, with a much higher degree of nanotube selectivity and alignment than previously achieved. In addition, early indications suggest that the process is less damaging to the tubes and more scaleable compared to existing methods. We now request follow-on funding to support work on a laboratory-scale demonstration of the process which will enable us to demonstrate our ability to produce highly selected and aligned single walled nanotube thin films. By producing high quality and reproducible samples, the team will be able to market-test our process and products with nanotubes producers and end-users, and thus enable licensing agreements to be reached.EPSRC funded research into Electronic Liquids has led to the development of a novel process for the selective dissolution and deposition of single wall carbon nanotubes. Initial experimental results have shown that this process provides the basis for selection and depositing of thin conducting films of nanotubes, with a much higher degree of nanotube selectivity and alignment than previously achieved. In addition, early indications suggest that the process is less damaging to the tubes and more scaleable compared to existing methods. We now request follow-on funding to support work on a laboratory-scale demonstration of the process which will enable us to demonstrate our ability to produce highly selected and aligned single walled nanotube thin films. By producing high quality and reproducible samples, the team will be able to market-test our process and products with nanotubes producers and end-users, and thus enable licensing agreements to be reached.